Extremophile-derived cell-free protein synthesis

Tej's project is centred around the development of synthetic biology technology for the on-site, on-demand manufacturing of therapeutics in extreme environments.